The Study of multipatterned superhydrophilic and superhydrophobic surfaces for fog water harvesting applications

The study of wettability and water adhesion properties of materials for fog water harvesting applications. Fog water harvesting presents a promising, cost-effective solution to alleviate water scarcity in regions with high fog atmospheric events, such as coastal arid areas like southwest Africa, as well as elevated regions like Peru and Nepal. This approach has the potential to capture currently unobtainable water in the atmosphere, decentralize water production, and support communities that rely on well or desalination centers. Additionally, fog water harvesting could aid in reforestation and agriculture in arid and semiarid regions, and improve efficiency in electrical plants by collecting water from vapours.
The objective of the proposed research is to delve into the manufacturing of novel materials that combine hydrophilic and hydrophobic properties to enhance water collection and drainage, respectively, for fog water harvesting. These properties would be bioinspired by solutions found in nature, such as those developed by desert plants and animals to survive harsh arid conditions. The research would explore promising manufacturing methods, including lithography, electrospinning, electrodeposition, vapor deposition, and etching. The study would also focus on using a state-of-the-art water adhesion tensiometer to analyse the water adhesion properties of the materials and link them with water collection efficiency. Other experiments would include studying contact angles and roll-off angles.
The main topics of the research would encompass surface engineering, focusing on surface chemistry, energies, roughness of materials, and polymer chemistry, with potential developments into nanoparticles and nanocomposites. The proposed research is highly relevant in the context of the growing scientific interest in fog water harvesting as a sustainable water resource and would contribute to the development of advanced materials for fog water harvesting, with potential future applications in various regions facing water stress. Furthermore, the study aims to establish the water adhesion tensiometer as a novel characterization method in the field of fog water harvesting, particularly in relation to water adhesion and retention properties. The proposed research holds significant potential for advancing the field, It is an interdisciplinary research area that intersects materials science, surface engineering, biomimiking and environmental sustainability, offering opportunities for innovation and practical impact. This research is highly relevant in the context of global efforts to address water scarcity and explore innovative solutions for water production.